Are closer community connections positive for women in custody in Scotland? Evaluating the impacts of the Dundee Community Custody Unit (CCU)

Are closer community connections positive for women in custody in Scotland? Evaluating the impacts of the Dundee Community Custody Unit (CCU)